CLiP - Connected Live Production

The project will develop two major connected strands of innovation: firstly, a real-time system for accurately tracking the profile curves of the lips and eyes of an actor, advancing the state of the art in real-time digital characters, and offering new creative options to filmmakers and entertainment experiences for audiences; and secondly, a ground-breaking process and device control hub, enabling visual effects engineers, researchers and producers to use the optimal equipment for their studies and experiments when creating visual effects shots - the use of such a system will lead to massive time and cost savings in the use of motion capture in life science research, virtual reality, engineering and visual effects markets in both the public and private sectors.